Improving efficacy and inclusiveness of training for smallholder tea producers in Kenya

Climate Change and rapid population growth place significant pressure on the agricultural sector. These effects are disproportionately felt by smallholder farmers. In this project we will develop a solution that improves the efficacy and inclusiveness of trainings for smallholder tea producers in Kenya. This will promote the development of adaptive capacity as a key component of the Sustainable Development Goals (13.b.1 under Climate Action).

Investment in capacity building is an extremely effective way of improving livelihoods. Trainings are proven to create economic impact for smallholder producers by helping them adapt to climate change; environmental impact by improving farm management practices; and capacity development through knowledge transfer.

However, service providers lack effective methods of tracking the provision of training to smallholder producers. This makes it extremely challenging to identify the efficacy of trainings, the inclusiveness of trainings (particularly with respect to gender, finance and socio-economic status), and how these trainings can be scaled efficiently.

This project aims to develop real-time feedback on the attendance, spread and impact of training and provide these insights to service providers. This project combines Climate Edge's expertise in farm-level data collection with Producer Direct's expertise in capacity building. By working directly with a tea cooperative in Kenya we will empower farmers and cooperatives to lead in data generation, collection, analysis and usage.

We will integrate Climate Edge's _FieldGuide_ platform, which enables cooperatives to effectively collect farm-level data, and Producers Direct's _FarmDirect_ application, which tracks training content and barriers to adoption.

The result will be an innovative tool that provides a clear insight into the impact of training on smallholder farmers. This integration will overlay different data points such as training content, farmer attendance, socio-economic data, and on-farm data, to provide truly impactful results. This solution will provide a holistic view across both the cooperative and farmers, that is valuable to multiple stakeholders (including NGOs, donors, farmers, cooperatives etc.).

By effectively monitoring and evaluating the direct outcomes of training, it will be possible to directly measure the effect of climate change based trainings on the resilience of farmers to climate change over the long term. This will enable quick responses to changing training needs, to ensure farmers are increasing their resilience to climate change, thus addressing SDG Target 13.b.1